Queer Ecological Intimacy: From Textual to Sensual Bodies

This thesis on queer ecology and intimacy will address cultural and emotional problems at the
heart of dealing with the climate crisis in an effective, ethical manner. I will outline the ways in
which the joys, pleasures, and pluralisms of queerness are key to enacting practices which, rather
than shunning and exploiting the natural world as heteropatriarchal capitalism has done, sees the
landscapes and companion species we share the planet with as inextricable from humans. To do
so, I will outline a new mode of critical analysis rooted in intimacy, relationality, and lived practice,
which highlights the importance of co-operation between textual and sensual bodies as we move
through the uncertain future of climate change.